Base metal catalysis of acceptorless alcohol dehydrogenation for hydrogen storage

Catalytic acceptorless alcohol dehydrogenation is an atom-economical approach for alcohol oxidation without the need for an oxidant. Reversible dehydrogenation/hydrogenation catalysis from this reaction provides a route to the use of organic molecules derived from biomass as liquid organic hydrogen carriers (LOHCs). Alcohols such as ethylene glycol, glycerol and the C4-C6 analogues erythritol, xylitol, and sorbitol are considered to be potentially useful biomass-derived feedstocks since they can be derived from agricultural or lumber resources, including waste streams and their gravimetric hydrogen storage capacities (Figure 1) meet targets set by the EU and the US Department of Energy.

This chemistry has long been dominated by the platinum group metals (PGMs), with an elegant recent example being the report of a reversible liquid to liquid organic hydrogen carrier system using ethylene glycol and a ruthenium pincer complex. However, the low abundance of PGMs leads to high economic and environmental cost, and their high toxicity means that their removal from products often is required, producing significant waste streams. It is therefore essential that researchers look to other catalysts for industrial processes, with obvious candidates being base metals that exhibit low cost, high natural abundance, uniform global distribution and low toxicity. This project will investigate a range of low-coordinate and pincer complexes of the first-row transition metals in order to achieve the acceptorless dehydrogenation reactions, and, with appropriate candidates, investigate the possibility of undertaking the reverse reaction with addition of H2. The first- row transition metals, with their low metal-ligand bond strengths are excellent candidates to achieve alcohol dehydrogenation reactions, as net oxidation requires dihydrogen loss from the metal. Pincer ligands have been shown to promote excellent stability and reactivity in acceptorless alcohol dehydrogenation reactions with first-row transition metal complexes, and metal-ligand cooperativity that has been successful using PGM catalysts, which may also be investigated for the base metals as the project progresses.

Our recent research has revealed that complexes featuring cheap, non-toxic and earth abundant base metals can catalyse a range of reactions, including dehydrogenation and hydroelementation reactions. In terms of the proposed alcohol substrates, we envisage challenges such as differing reactivity with substitution at the hydroxyl residues and the catalysis of the reaction with H2 (reverse reaction), allowing a closed cycle for LOHC technology. Judicious choice of catalyst (or pre-catalyst), including the metal and ligand, and reaction conditions will facilitate the acceptorless alcohol dehydrogenation reactions with efficiency and product selectivity. Determination of reaction mechanisms through spectroscopic, structural and kinetic investigations allows the optimisation of the reactions. It is envisaged that investigations will also allow improvements in the temperatures, solvents (including a range of biomass-derived solvents) and catalyst loadings required for hydrogen release, but also the selectivity (e.g. avoidance of any undesirable by-products). The student will benefit from training in chemical techniques (e.g. organometallic chemistry, spectroscopy, crystallography and kinetic investigations) and principles of sustainable chemistry.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.